Model theory, algebra, and differential equations

The project concerns applying ideas from model theory, a branch of mathematical logic, to the classification of differential equations. Model theory studies structures and definable sets. A structure in this sense is roughly speaking an underlying set or universe together with some collection of distinguished sets of n-tuples from the set, for varying n. Many parts or objects of mathematics can be fruitfully studied as structures. Differential equations, on the other hand, are equations which describe the rate of change, for example, of some quantity, and they lie behind all of modern science and much of modern technology. The project involves roughly viewing the set of solutions of a differential equation as a structure in the sense of model theory, and attempting to classify or understand such equations via the tools of model theory.

Potential impact
The interdisciplinary and cross-disciplinary nature of the project relating abstract notions from logic to questions of interest to applied mathematicians and even physicists, represents a somewhat new kind of collaboration in the scientific arena, the success of which will impact broadlly on culture and science. A part of the project deals with equations (Painleve) which are at the forefront of nonlinear science , and whose solutions are relevant to a broad spectrum of scientific problems relevant to society, including transportation and queueing problems. It will be relevant to enhancing and expanding our mathematical toolkit to face the challenges of the 21st century. A website and blog around the project will be set up, and articles around the project, intended for a broad audience, will be written and published.